University of Wolverhampton and Wescol Limited

To acquire technology to embed sensors in gas regulator equipment used in a range of industry sectors to be linked to wi-fi/local networks to allow automation and control of high cost gas usage recorded centrally and on the users smartphone
or tablet.